Separation of leafy salad material

The project aims to investigate the way in which established, mechanical techniques from other industries could be applied to help resolve the problem of physical contamination in prepared salads.